The 2024 Northern Ireland General Election study

The 2024 Northern Ireland General Election study will provide a comprehensive analysis of why Northern Ireland's electors voted the way they did (or did not vote). It will facilitate a detailed statistical analysis of the extent of political divisions within Northern Ireland; allow consideration of whether its faultlines are deepening and offer evidence as how they might be healed.

The study will be based upon a post-election survey of a representative sample (weighted by age, religious community background, social class and area (90 wards across the Northern Ireland's 18 parliamentary constituencies) of 2,000 electors across Northern Ireland. The survey will be based upon face-to-face interviews with electors and completed within three months following the date of the general election. It will be complemented by focus group discussion with various categories of electors.

The bid is based upon a mid-October election (latest possible date is January 2025) but constructed flexibly to allow for an earlier call.

This will be an important examination of the views of the Northern Ireland electorate during a period of political upheaval and difficulty Whilst the survey allows comparisons with the British Election Survey, covering England, Scotland and Wales, a sizeable element will be Northern Ireland-specific to reflect unique political circumstances.

The election comes amid political upheaval. Sinn Féin has become the largest party in the Northern Ireland Assembly and local government, displacing the Democratic Unionist Party (DUP). The non-unionist and non-nationalist Alliance Party has become the third largest party. Sinn Féin's ascent to largest party status has increased calls for a referendum (border poll) on Northern Ireland's constitutional status.

Meanwhile, the Northern Ireland Assembly and power-sharing Executive have been collapsed since Spring 2022, when the largest unionist party, the DUP, quit in protest over the EU Ireland/Northern Ireland Protocol (subsequently Windsor Framework) operating as the post-Brexit UK-Ireland/EU trading arrangement for Northern Ireland.

The institutions were previously collapsed from January 2017 to January 2020, across the last two general elections, after Sinn Féin quit the power-sharing Executive, mainly over claims of DUP mismanagement and the absence of an Irish Language Act. The Secretary of State for Northern Ireland has legislated across several areas, including budgets, abortion, same-sex marriage and Irish language, following these institutional collapses.

The survey will obtain the views on electors across the following areas;

why they voted or did not vote;

the basis of party choice and how it compares to previous Westminster, Assembly and local elections;

attitudes towards other political parties;

attitudes towards devolved power-sharing;

views on Northern Ireland's political institutions; should they remain and if so, should they be reformed and how?

support for - or opposition to - the Windsor Framework as the post-Brexit trading arrangement for Northern Ireland

perceptions of the likelihood of a border poll

constitutional choice regarding support for Northern Ireland remaining in the UK or becoming part of a united Ireland.

The core aim of the study is to provide a robust examination of the attitudes of Northern Ireland's electors at the general election across the key issues at that contest. This is important not only as a snapshot but as part of longitudinal data (the PI applicant has directed the previous four general election studies) allowing researchers access to data which provides a clear guide to the extent of change or immobilism in Northern Irish politics.